Sheffield Hallam University and Consolite Technology Limited

To develop design procedures, a design tool and prototype of an innovative fingerprint recovery system to prevent cross contamination of DNA at crime scenes for use in forensic investigation.